Escape from star clusters

In recent years, considerable progress has been made in the observation of the
Milky Way's globular star clusters and their surroundings, thanks to the astrometric
measurements conducted by the ESA mission Gaia [1]. In the outer regions of our Galaxy,
many thin stellar streams continue to be discovered [2]: they are the product of the
progressive escape of stars from their progenitor star cluster (as determined by the
cooperative effects of the external tidal perturbation and the internal 'ejection' and
'evaporation' processes, e.g. see [3]).
These 'tidal streams' have attracted significant attention by the astronomical
community because some of the distortions in the distribution of their stars have been
interpreted as signatures of possible interaction with small dark matter halos [4]. For these
reasons, substantial efforts have been devoted to their dynamical modelling. Nonetheless,
the detailed processes by which the tidal streams are populated by the stars escaping
from the progenitor star cluster have been mainly neglected. Simple phenomenological
ansatz are often used, which make those prescriptions insensitive to the rich internal
kinematics of the progenitor stellar system [5], as well as to the non-trivial effects of the
time-variable tidal perturbations occurring on any non-circular orbit within the host galaxy
(e.g., see [6]).
A fundamental understanding of the exact phase space processes by which stars
are escaping their progenitor star cluster in the case of a circular orbit has been
established [7] and the characteristics of the resulting tidal streams have been successfully
analysed [8], with substantial impact. But such a cardinal knowledge is missing in the more
realistic settings of (i) a progenitor star cluster evolving along an eccentric orbit or (ii)
characterised by any degree of internal kinematic complexity. These limitations prevent the
community from making accurate dynamical predictions, except by resorting to
computationally demanding direct-summation N-body simulations, which usually rely on
idealised initial conditions (with only a few valuable exceptions, e.g. see [9]). Such a level
of mathematical rigour in accounting first for the role of 'classic' physical ingredients is
imperative if tidal streams are truly intended to be used as tools to assess the high-stakes
question of the existence of possible small dark matter halos.
The proposed doctoral research programme is therefore designed to attack this
central problem in modern astrophysics, by developing a perturbation approach to the
'escape problem' beyond the existing theory for star clusters on circular orbits. The
envisaged perturbation theory will likely be accompanied by tailored N-body simulations,
for validation purposes. Depending on time and interest, the proposed PhD programme
can also include a statistical dimension, i.e. the development of a Bayesian framework for
comparing phase space predictions with discrete astronomical data. In such a case,
emphasis will be given to the exploitation of the Gaia Data Release 4 astrometric data [10],
the availability of which will be ideally placed in the second half of the proposed PhD
programme.